Zero Carbon and Carbon Neutral Energy Carriers

Address challenges associated with hydrogen and other hydrogen-based zero carbon and carbon-neutral energy carriers from biomass, solar, wind and other emerging technologies requires improvements in energy efficiency and cost-effectiveness. The PhD work aims to develop an understanding of the influence of materials, feedstock and production techniques on carbon-neutral energy carriers' quality and business case. Low and carbon-free fuels should be compatible with the current and emerging technologies to provide cleaner combustion applications. As part of this PhD literature review in the area of modern fuel production. Experimental studies using an internal combustion engine will be carried out with different types of fuels to establish their performance and emissions characteristics to ensure compliance with normally regulated emissions.